Quantum nano-polaritonics in compound semiconductors in the the visible and NIR range

Exciton-polaritons (EP) are quasi-bosonic particles that display many promising quantum effects. They are therefore exciting platforms for exploring strong light-matter interactions and realising quantum optoelectronic and nanophotonic applications. Quantum materials such as van der Waals and topologically engineered bulk IV-VI compound semiconductors (CS), can often exhibit extraordinarily high exciton binding energies and excellent tunability of electronic structure via nano-engineering. While previous studies have only focused on exfoliated materials, propagating/waveguide EPs really only exist in 3D semiconductor samples, which are thick enough (tens to hundreds of nm) to support the modes. The current exfoliation approach is also not suitable for manufacturing scale-up. MBE-grown materials offer scalability, ease of photonic integration, and precise control of composition to tune optoelectronic/topological/magnetic properties of exciton-polaritonic nanostructures. The main research objective of this project is to conduct frontier studies on the formation, control, and intriguing characteristics of waveguide EP in 3D MBE-grown CS nanostructures and devices via direct nano-imaging using our internationally state-of-the-art visible-NIR scanning nearfield optical microscopy (SNOM) facilities at University of Manchester (UoM) and NPL. We will also collaborate with other CDT partners to explore ion implantation, as a route to tailoring EP modes in bulk 3D semiconductors. The project will harmonise with the unified expertise and capabilities in the materials for quantum technologies area, with additional objectives incl. materials modelling, nanofabrication, and advanced optoelectronic characterisation across micro-macro scales. The metrology developed in this project will be applicable to support industrial R&D and benchmarking, building confidence in CS materials for quantum technologies. This studentship is supported by NPL and will further strengthen the broader collaboration across UoM (Photon Science Institute), Henry Royce Institute, CS Cluster, and EPSRC Materials for Quantum Network (M4QN), which are all intimately aligned with the UK national semiconductor and quantum strategies.